Beyond Words: Analyzing Social Media with Text and Images

Multimodal communication is prominent on social platforms such as Twitter, Instagram, and Flickr. Every second, people express their views, opinions, feelings, emotions, and sentiments through different combinations of text, images, and videos. This provides an opportunity to create better language models that can exploit multimodal information. The purpose of this project is to understand the language from a multimodal perspective by modeling intra-modal and cross-modal interactions. The modes of our interest are text, visual, and acoustic.

The integration of visual and/or acoustic features to NLP systems has recently proved to be beneficial in several tasks such as sentiment analysis (Rahman, Wasifur, et al., 2019; Kumar, Akshi, et al., 2019, Tsai, Yao-Hung Hubert, et al. 2019), sarcasm detection (Cai, Yitao, et al., 2019; Castro, Santiago, et al., 2019), summarisation (Tiwari, Akanksha, et al., 2018), paraphrasing (Chu, Chenhui, et al., 2018), and crisis events classification (Abavisani, Mahdi, et al, 2020). In this Ph.D. project, we will study and develop multimodal fusion methods and their integration in different stages of model architectures, such as neural networks and transformer models (Devlin, Jacob, et al., 2018). Moreover, we aim to evaluate these methods' performance on sentiment analysis, social media analysis tasks such as abusive behavior analysis (Breitfeller, Luke, et al., 2019; Chowdhury, Arijit Ghosh, et al., 2019), and other NLP tasks.

References
Abavisani, Mahdi, et al. "Multimodal Categorization of Crisis Events in Social Media." arXiv preprint arXiv:2004.04917 (2020).
Breitfeller, Luke, et al. "Finding Microaggressions in the Wild: A Case for Locating Elusive Phenomena in Social Media Posts." Proceedings of the 2019 Conference on Empirical Methods in Natural Language Processing and the 9th International Joint Conference on Natural Language Processing (EMNLP-IJCNLP). 2019.
Cai, Yitao, Huiyu Cai, and Xiaojun Wan. "Multi-Modal Sarcasm Detection in Twitter with Hierarchical Fusion Model." Proceedings of the 57th Annual Meeting of the Association for Computational Linguistics. 2019.
Castro, Santiago, et al. "Towards Multimodal Sarcasm Detection (An Obviously Perfect Paper)." arXiv preprint arXiv:1906.01815 (2019).
Rahman, Wasifur, et al. "M-BERT: Injecting Multimodal Information in the BERT Structure." arXiv preprint arXiv:1908.05787 (2019).
Chowdhury, Arijit Ghosh, et al. "# YouToo? detection of personal recollections of sexual harassment on social media." Proceedings of the 57th Annual Meeting of the Association for Computational Linguistics. 2019.
Chu, Chenhui, Mayu Otani, and Yuta Nakashima. "iParaphrasing: Extracting visually grounded paraphrases via an image." arXiv preprint arXiv:1806.04284 (2018).
Devlin, Jacob, et al. "Bert: Pre-training of deep bidirectional transformers for language understanding." arXiv preprint arXiv:1810.04805 (2018).
Kumar, Akshi, and Geetanjali Garg. "Sentiment analysis of multimodal twitter data." Multimedia Tools and Applications 78.17 (2019): 24103-24119.
Tiwari, Akanksha, Christian Von Der Weth, and Mohan S. Kankanhalli. "Multimodal Multiplatform Social Media Event Summarization." ACM Transactions on Multimedia Computing, Communications, and Applications (TOMM) 14.2s (2018): 1-23.
Tsai, Yao-Hung Hubert, et al. "Multimodal transformer for unaligned multimodal language sequences." arXiv preprint arXiv:1906.00295 (2019).